The development of in situ and operando neutron imaging for reaction engineering

The project will use the technique of neutron imaging to investigate a series of heterogeneously catalysed reactions. Specifically, the IMAT neutron imaging facility will be employed to image how hydrogenous species are partitioned throughout a catalyst bed during reaction, enabling the implementation of in-situ and operando catalytic studies. The 4 year EPSRC Industrial CASE award project has two strands. Firstly, the major programme of work is to use the technique of neutron imaging to investigate a series of hydrogenation reactions (e.g. selective alkyne hydrogenation) in a series of reactors. Initial measurements will concentrate on relatively straight-forward packed-bed tubular reactors, but these studies will be progressively extended to examine more specialised reactors, such as the reactor technology used to produce sustainable aviation fuel. Secondly, the minor phase of the project will be to supplement the imaging measurements with complementary INS and QENS studies of the selected reaction systems. Thus, the project will provide experience in cutting edge catalytic science and reaction engineering that provides molecular insight over a range of length scales; from microscopic surface interactions to extended diffusion of gaseous reagents/products within bespoke and industrially relevant reactor configurations.